Non-linear and dynamic behaviours of auxetic metamaterials (Ref: 4659)

Auxetics are metamaterials with unique mechanical properties. Auxetic materials have a negative Poisson's ratio, that is, contra-intuitively when stretched they expand laterally and when compressed they shrink. This characteristic lends themselves properties such as high absorption of energy as well as enhanced indentation and fracture resistance. These properties improve acoustic/mechanical wave absorption and impact protection and therefore have great potential in applications such as body armour, packing materials, shock absorption devices and in protection wear.
Despite paramount advancements in the understanding of the mechanics and mechanisms that produce the improved mechanical properties in auxetic materials, an equivalent understanding of rate-dependent and other dynamic behaviours is still missing. An additional aspect is that due to the micro or macrostructures inherent to auxetic materials (e.g. re-entrant honeycomb networks) substantial non-linear response has been observed when the material is subjected to strong vibration environments.

This project will investigate the fundamental nonlinear and dynamic behaviour of auxetic materials aiming to deliver a clearer understanding of their underlying physics and so providing tools that can be used for tailoring auxetic materials to provide a desired enhanced performance.
A second strand of this project is about investigating manufacturability of auxetic materials, in particular, avenues for mass production. Using a range of equipment at the UoE engineering laboratories, imaging suite and X-AT laboratories, this project will also explore new methods that would facilitate mass production of these materials.